Graphene-based end-effector sensors for teleoperated robotics in extreme nuclear environments

In this project, we will develop pressure and ultrasonic sensors based on graphene that would function
under extreme operating conditions. The sensors will be engineering based on the principles of nanoelectro-
mechanical devices, or NEMS based on a novel graphene-polymer heterostructure membrane.
Graphene has several properties that uniquely lend themselves towards such extreme environment
applications. For instance, graphene retains their exceptional mechanical strength and electronic
conductivity to very high temperatures. Graphene exhibits unique electronic properties which while
sensitive to temperature, pressure, etc. can be sustained under extreme conditions, making it ideal for
sensing applications. Electronic devices based on graphene have also been shown to survive ionising
radiation. The mechanical strength of these materials means that they can be used in, interact with and
monitor extreme conditions.